GeoMag II = Miniature, high resolution, Caesium Beam Magnetometer

We are developing small unmanned aircraft (UA) for use throughout the world in scientific,
commercial (oil and mineral exploration) and state (border patrol) applications.
In our discussions with staff at oil and gas exploration and production companies such as
Shell, BP, Statoil and ENI, we have noticed a growing interest in the use of UA in
geomagnetic surveys. To measure the lateral gradient in the Earth's magnetic field, a precision
Caesium Beam Magnetometer (CBM) is mounted at the end of each wing tip on a UA. To
measure the gradient in all three axes, at least four of these expensive (£13,200 each) CBMs
are necessary.
According to Stephan Sander, the President of Sander Geophysics Ltd, a well-known airborne
survey company, the cost of a geomagnetic survey is dictated primarily by the number of days
the crew spends at the survey site and how many people are in the crew. If we were to use a
swarm of UA in place of a single manned aircraft to perform a geomagnetic survey, the
survey would be performed in a fraction of the time. The use of low cost, high performance,
CBMs on each UA in a swarm would introduce a significant cost reduction.
Recent work at the N.I.S.T. in the USA has resulted in the realisation of a small, 12 cc CBM.
Work at universities has investigated the use of silicon MEMS technology and semiconductor
lasers to achieve further reductions in size and electrical power dissipation. We aim to
introduce energy efficient processors and an Inertial Measurement Unit to enable us to apply a
physics based approach to the processing of the measured Larmor signal, to increase the
accuracy of the measurements made.
We see an opportunity to develop, manufacture and deploy miniature CBMs on a swarm of
UA for use in cost-effective geomagnetic survey applications. We propose to investigate the
nature of the global market, quantify the returns on investment and define the next steps to
exploit this opportunity.